FMC - Innovation Voucher/Open data

Further My Career is a company who deliver necessary information to help professional's remain compliant within their training and continuing professional development.